Magnon-phonon transport in spin insulatronics devices

The analysis of systems of many particles can be simplified by working with 'quasiparticles', a mathematical tool which involves selecting a more natural basis in which to consider collective phenomena. Quasiparticles are especially useful for exploring conduction phenomena (such as heat, charge and spin) through solid materials. My work focuses on developing generalised equations for coupled magnon-phonon quasiparticle transport which are simultaneously applicable to both crystalline and amorphous solids. Such a theoretical framework has the potential to enable the design of improved spin-insulatronics devices, which offer a lower-dissipation alternative to existing electronics.